The development and evolution of vertebrate electroreceptors

We are used to experiencing the world with five senses: sight, smell, taste, touch and hearing (which really detects the mechanical displacement of tiny 'hairs' on specialised sensory 'hair cells' in our inner ears). However, land vertebrates (reptiles, birds and mammals, including humans), as well as frogs and most modern bony fish, have lost one of the most ancient vertebrate senses, the ability to detect weak electric fields in water. This sense, 'electroreception', is used for finding prey and for orientation. Land vertebrates (but not frogs or fish) have also lost the 'lateral line system' of sensory hair cells that detect water movement (just like the mechanosensory hair cells in our inner ears); these are distributed in lines over the head and body (hence the name, 'lateral line'), and used for schooling behaviour, finding prey and detecting predators. The experiments in this grant proposal are aimed at understanding the embryonic development and course of evolution of electroreceptors, the modified sensory hair cells that give aquatic vertebrates this fascinating 'sixth sense', and their relationship with the lateral line system. Although evolutionarily very ancient, electroreceptors were only discovered in the 1950s, and we know very little about their development. They are found in all major aquatic vertebrate groups, including lampreys (the most primitive living vertebrates), cartilaginous fish (sharks and rays), primitive bony fish (sturgeon, paddlefish), lungfish (related to the ancestors of land vertebrates), and even some amphibians (salamanders). Although the ancestors of modern bony fish lost electroreceptors, so that most of these fish cannot detect electric fields, electroreceptors seem to have independently 're-evolved' at least twice in two different groups of modern bony fish, including catfish and 'electric fish'. Electric fish have modified muscles that generate an electric discharge to stun prey or confuse predators, and they use some of their electroreceptors for communication. Did the 're-evolution' of electroreceptors in modern bony fish, such as catfish, involve the same genes that are important for electroreceptor development in other vertebrates, or do bony fish electroreceptors use different genes? We plan to investigate the embryological origins and genes underlying electroreceptor development in a wide range of vertebrate groups, including lamprey, shark, lungfish, paddlefish, salamander and catfish. Specifically, we aim to: (1) Determine whether or not electroreceptors and lateral line mechanosensory hair cells share a common origin during embryonic development, in all electroreceptive vertebrates. (2) Learn to what extent different vertebrates, including teleosts that 're-evolved' electroreceptors, use the same genes to build their electroreceptors, and whether or not the same or different genes are used to build lateral line mechanoreceptors. Overall, these experiments will give us insight into the embryonic development of electroreceptors, the course of electroreceptor evolution, and what makes the difference between sensory hair cells that detect electric fields and those that detect water movement. Although we no longer have this ancient 'sixth sense' ourselves, understanding how electroreceptors develop will give us a better understanding overall of the development and evolution of vertebrate sensory systems.

Technical abstract
Electroreception is present in all major anamniote vertebrate groups; it was lost in neopterygian ray-finned fish (gars, bowfins and teleosts), anuran amphibians, and amniotes, but independently 're-evolved' in two different teleost groups, including catfish. Electroreceptors are modified hair cells that are generally considered part of the lateral line system, but their origin from lateral line placodes has been confirmed experimentally only in axolotl. Only five genes are known to be expressed in electroreceptors (three in shark embryos, and two in axolotl). We aim to: (1) Experimentally test the hypothesis that all vertebrate electroreceptors (including those that 're-evolved' in teleosts) originate from lateral line placodes, by labelling lateral line placodes with vital fluorescent dyes, both in non-teleosts (the agnathan lamprey, the basal actinopterygian paddlefish, and axolotl as a positive control) and teleosts that have 're-evolved' electroreceptors (catfish). (2) Learn to what extent the genes involved in electroreceptor development are: (a) conserved across different vertebrate groups, including teleosts that 're-evolved' electroreceptors, by using degenerate PCR to isolate the five known electroreceptor marker genes, and in situ hybridization to analyse their expression, in a range of non-teleosts (lamprey, shark, paddlefish, lungfish and axolotl) and in catfish. (b) conserved with those involved in lateral line mechanoreceptor development, using the same approach to analyse the expression of known lateral line markers during electroreceptor development. Overall, these experiments will give us insight into the embryonic development of electroreceptors, the course of electroreceptor evolution, and into the genes that might control sensory cell diversification. Understanding how electroreceptors develop will give us a better understanding overall of the development and evolution of vertebrate sensory systems.